IRIS Digital Asset -Enabling IRIS Access for Radio & mm-wavelength Astronomy

This grant has been awarded to complete a set scope of work for IRIS. This programme will facilitate the on-boarding, and access for, STFC researchers and in STFC-IRIS resources, with a particular domain-expertise focus on the Radio and mm-wavelength community.